TAI-FLD - Trustworthy AI methods assist the prognosis of fibrotic lung diseases with realistic baseline data

Enabling identify how fibrotic lung disease will progress in a specific patient will allow clinicians to initiate patients on appropriate treatment at the earliest opportunity and slow disease progression. It remains one of the most urgent challenges for effective management for patients with progressive fibrotic lung disease. In this project, we will deliver 5 innovations: (1) building a large-scale repository of FLD images paired with patients' physiological data and clinical information (10647 cases from collaborators of the host institution); (2) advanced adversarial and diffusion probabilistic synthesis models for FLD images and voxel-level annotations; (3) state-of-the-art organ and tissue segmentation as well as quantification models with self/semi-supervised learning, multimodal contrast learning, fuzzy theory and transformer variants. (4) top-tier multimodal prognosis methods with the prevalent large language models and federated learning trained on self-built repository and publicly large-scale multimodal lung datasets, through all image inputs, diagnostic reports, quantified organ & tissue features, and clinical information. (5) infusing explainability in the AI models for discovering novel biomarkers to predict FLD progression.